Portable Emergency and temporary Event Toilets (PEET)

**Challenge -** Extreme situations (including floods, droughts, war) and events (including festivals, weddings, construction) require portable toilets (PT). But, PTs currently use toxic chemicals, water, are unhygienic and expensive.

**Project Description -**PEET will conduct industrial research and incorporate user-centred techniques (including workshops, interviews) to develop a rich understanding of all stakeholders through potential lifecycles, to ensure the core and luxury PT radical redesign has great UX, sustainability and affordability.

**Innovation -** PEET will deeply consider users and stakeholders to make a better net zero PT design.

**UK Impact and Added Value -** PEET will deliver wide benefits to the UK. PEET will deliver Loowatt significant economic impact, productivity increases and rapid growth.